Developing and Marketing a Novel Analytic Instrument

Matrix Magnets are developing a novel instrument for chemical analysis based on proprietary
technology. The objective of the project is to analyze the potential markets for the new
instrument in the healthcare, pharmaceutical and petrochemical sectors and to define its
desirable attributes in terms of performance and operational details. The results of this market
survey will help inform the design process such that an instrument is developed that appeals
to prospective end-users. The project will involve visiting end-users in countries in Europe
and the USA, including luminary scientists in world class laboratories in industry and
academia. After defining the user requirements, the new instrument will be designed, with an
Industrial Designer employed to improve ergonomic features.